Automated cattle weight monitoring and prediction

This project will demonstrate how automated, camera-based cattle weighing can change the economics of beef production by cutting labour, improving growth, and reducing emissions. Partner farms will trial the Agsenze automated weighing system, which uses 2D/3D imaging to record animal weights daily as cattle visit water troughs or salt licks---no handling or disruption required. The system delivers continuous performance data that helps farmers react faster and make better-informed management decisions.